University of Derby and EPM Technology Limited

To enable the capability road map to be implemented which included automation of composite manufacture and processing for automotive, aerospace and commercial sectors.